Port Infrastructure using Novel energy Storage (PINS)

The PINS project will validate the feasibility of a novel shore-power and recharging infrastructure that minimises the grid power availability and price barriers encountered in previous shore-power projects (eg SeaChange at Portsmouth). A central feature of the PINS solution is energy storage in the port or harbour operating under a multi-vector energy management system. The PINS project will perform front end engineering design (FEED) of a scaleable port solution that is commercially attractive for ports and vessel operators, without subsidy.

Three port/harbour locations will be studied as early-adopter sites:

1. Cowes, where new recharging infrastructure is needed to serve vessels on two Green Corridors (along the Medina river and across the Solent):
2. Portsmouth, where the value-add of battery storage can be analysed in new shore-power facilities for cross-channel ferries;
3. Falmouth, where recharging of future small electric passenger ferries is needed in locations served by only a standard 415VAC 3-phase connection.

For each pilot site and duty-cycle scenario, four battery types will be evaluated as the key storage technology. Feasibility today will be assessed using two scaled battery types (LFP and re-used Li-ion) while future feasibility (in 2030) will be assessed using two pre-scale battery types (NIB and SLFB) which offer significant UK supply chain potential.

PINS will also assess solutions for transferring power from shore to vessel, including automated wireless charging and megawatt-scale optimum solutions for integration in the PINS solution, serving a range of vessel sizes.

PINS will deliver benefits to the port/harbour sector including:

* Enabling faster uptake of electric vessels in grid constrained locations
* Multi-vector port energy solutions including BESS that can be made commercially viable, highlighting the role of cost-saving activities (load peak shaving, grid power arbitrage);
* Optimised exploitation of in-port generation (mainly PV solar) to reduce dependency on grid supply capacity and pricing;
* Reduction of civil works CAPEX by minimising power rating of underground cabling to at-berth BESS facilities;
* Enhanced duty cycle of port assets by provision of energy services to other users (EV chargers, bus re-charging points etc).

Similarly, PINS benefits to the energy system supply chain include:

* Road-mapping of BESS technologies to highlight when and how these could become competitive for port energy systems deployment;
* Promoting the accessible maritime market for BESS, battery management and energy management systems to attract UK scale-up investment.